A genetic analysis of the response to the presence of glycine

Collagens are a family of proteins with many different functions in humans. To a large extent, they are responsible for holding our bodies together. Mutations in human collagen genes can have very debilitating effects and in many cases, the presence of a mutant collagen can act like a poison damaging the function of other normal collagens in the affected person. The severity of disease is often more the result of this damaging healthy collagens effect, than the presence of the mutant collagen itself. The proposed research is to investigate some aspects of mutant collagen behaviour using an experimentally and ethically tractable model system, the free living nematode C. elegans.

Technical abstract
The proposed research is to investigate various aspect of the behaviour of glycine substitution mutant collagen using the model animal, Caenorhabditis elegans. We investigate glycine substation mutant cuticle collagens. As part of the proposed research, we have used the powerful genetic approach of screening for genetic modifiers of a glycine substitution mutant collagen and have identified 9 novel alleles that alter the phenotype of the glycine substitution collagen mutant. We propose further genetic, phenotypic and molecular analyses of these 9 new alleles, plus various other investigation of glycine substitution mutant collagen in C. elegans.